Aston University and BioCare Limited KTP 25_26 R2

To develop a digital mobile/ web application that utilises the latest advances in AI to deliver personalised nutrition and lifestyle recommendations based on a unique model of health combining a deep understanding of Genetics, Body Systems and the Environment